University of Essex And Hutchison Ports UK Limited

To develop enhanced labour management systems, incorporating advanced mathematical models and algorithms in order to optimise the supply and demand of labour.